Organic acids and enhancement of soil microbial activity

In this project we will investigate the effects of an organic acid on soil microbial communities and assess its potential contribution to improved crop performance within nutrient and water limiting environments. This will help in our quest to understand the benefits of naturally sourced products in sustainable agricultural practices worldwide.